Novel antibacterial surgical sutures

OSPT is developing a first of a kind silk-bacteriophage biomaterial for medical devices and implants, to reduce the risk of surgical site infections in patient populations most at risk. Medical device infections are the most devastating complications following surgical procedures, and the current standard of care involves treatment with antibiotics following diagnostic. The only preventative antimicrobial technologies on the market are silver, general antimicrobials or antibiotic coatings, all associated with potential toxicity to human health and the environment.

The objective of this project is to de-risk the technology, by demonstrating proof-of-concept of a first device and refining the route to market. The outputs of this project will help OSPT establish partnerships with larger companies and raise the next phase of funds to reach clinical trial readiness.

OSPT is developing a platform technology and this project represents the first stepping stone to the pipeline of products in many surgical fields.